What citizenship do we want?

Young people from communities with strong religious/cultural identities have sometimes found it hard to engage with or be welcomed into an inclusive British citizenship (McGhee, 2005); some feel there is little sense of one national identity or of a citizenship which comfortably embraces Europe, and that an inclusive citizenship and more participatory democracy is needed (Ofsted, 2006).These concerns and anxiety about political engagement with the state have prompted changes in education policy; Concern about youth alienation from democratic processes has led, at least in part, to the introduction of citizenship education in schools. This has stemmed, in part, from angst about the low levels of voter participation by young citizens in the 18-24 age bracket, in particular. (MacFarlane, 2005).This move to promote a sense of British citizenship has had limited success. The intentions for citizenship education are contested and unclear; its delivery often makes little reference to significant local and national issues and in many schools provision is inadequate. Teachers find it problematic to teach; attainment is generally poor; and its curriculum is ambiguous, incoherent and unmanageable (Ofsted, 2006). There has been criticism that citizenship education is the worst taught subject in secondary schools (Independent, 2006) and it remains fragile in many (Chief Inspectors Report, 2008).The legacy of colonialism, the growth of a multicultural UK and the emergence of trans-national political structures have increased concerns about entitlement to and the nature of British citizenship. International tensions are increasingly reflected in local communities. Particular anxieties have been raised about the disengagement and marginalisation of groups such as Muslims (Osler & Starkey, 2003), heightened by economic globalisation, international terrorism and high-profile extremist events. Media reports can compound concerns, as with young Muslims' reported views on the desirability of Sharia law (Daily Mail, 2007), but fears of the radicalisation and disengagement of some minorities are not reflected in public opinion surveys (Gallup, 2009). There is a growing view that citizenship education needs to be more about empowerment and 'performativity' (Braidotti, 1994) and less about academic content, duties, government institutions, 'the rule of law' (Ofsted, 2006) or the coercion of social compliance seen elsewhere (Martin & Feng, 2006). This project allows young people to explore, develop and practice citizenship in a safe environment reflecting real-world contexts dealing with issues relevant to them in a pluralistic democracy through novel use of an immersive virtual technology they find appealing (Second Life). Evidence suggests that ICT can change long-held, deep-rooted views (Martin & Vallance, 2008) and that immersive environments can be effective in developing self-perception and identity (Bers, 2001).This research uses an imaginative, practical, engaging solution to develop and study citizenship identity. It will identify what motivates individuals to engage with citizenship education; promote more engagement with public and political life; encourage debate and understanding of the concerns and values of others; and promote greater social inclusion.Educational institutions will use the project's work to benefit teaching of citizenship, politics and general studies and increase young people's engagement with political concepts and issues. The research will promote social cohesion by promoting cultural understanding and more empathy for others and more engagement with democratic processes. It will contribute knowledge of how young people understand citizenship and how more engagement with citizenship education may be developed. Research in education, psychology, sociology and computing will benefit from learning how innovative technology can be used to study values, identity and citizenship.

Potential impact
Benefiting will be local community, minority, immigrant and faith groups and political representatives. Researchers and the wider research community will also gain, as will City Learning Centres (CLCs), schools, teachers, students, parents and the university. Faith groups will benefit from greater awareness of how faith and cultural heritage support civil society. The project will benefit CLCs and teachers in using technology and via early access to its outcomes and artefacts. The project has the potential to impact on national culture by increasing awareness of shared values, of how individuals see themselves and the impact of culture and belief on self-identity. It has potential to promote empathy with others and better management of intolerance. Greater understanding of how cultural values and heritage contribute to group and individual identity may help bring about an inclusive 'Britishness'. Politicians and community representatives will benefit from learning how individuals understand and relate to community, politics and values and how these influence identity and citizenship. The research team will gain skills that can be applied in future work in mixed-methods research using innovative techniques. The wider research community especially in computing, sociology and psychology will gain insights into how immersive technology offers new ways to study citizenship identity. Policy makers will gain from seeing how social policy is articulated in civil society, how it shapes citizenship and from more understanding of individual rights and responsibilities in framing citizenship identity. Participants will gain more awareness of relationships between personal responsibility and engagement with political issues in a participatory democracy. Schools will benefit from teacher skill development and in embedding technology within their curriculum. Teachers will gain expertise in teaching citizenship, improved ICT skills, experience of new approaches to learning and teaching and more resources. Students will gain enjoyment, more engaging citizenship education, personal growth and more understanding of and empathy with others. They will also gain awareness of the importance of political engagement and tolerance within a pluralistic democracy. Parents will receive additional support for inducting young people into adult life. The university will benefit from engagement with schools in the region and the contribution to its 'Enterprise' agenda of the commercial potential of software artefacts developed in this project. To ensure tangible benefit, CLCs, schools, teachers, pupils, the university, university students and the project research team will influence the project's work via its steering group and regular meetings or by influencing the environment design, functionality or curriculum support resources. They will benefit from early access to project outcomes, the integration of the project with curriculum delivery, and from a fully functioning resource available to participating schools and local charities at the project's conclusion. Participants will also benefit from opportunities provided for critical reflection on the process of participating and on the issues raised. Communication and engagement to ensure benefit is gained will include public dissemination sessions and a travelling exhibition about the project's work. Politicians, local officers and faith representatives will be invited to join the project steering group and academic and general publications (from refereed journals to local newspapers) will help engage a wider audience. A university website portal and an international conference on the educational use of immersive technologies being organised by the principal investigator will extend communication, as will publications in a special edition of the 'Journal of Computer Assisted Learning' and online conference Proceedings.